Roadmap for the Evaluation of the environmental Impact of next Generation telecommunications Networks and Services (REIGNS)

Cambium will develop a **R**oadmap for the **E**valuation of the environmental **I**mpact of next **G**eneration telecommunications **N**etworks and **S**ervices (REIGNS).

Information and Communications Technologies (ICT) have a crucial role to play as an enabler of decarbonisation in the transition to Net Zero economies. At the same time, these technologies also have an environmental impact of their own.

As 5G and 6G telecommunications provide a foundation for increasingly widespread adoption of public and especially private networks, quantification of the environmental impact of these networks and the services that run over them becomes important in understanding the costs as well as benefits of telecommunications innovation.

There is complexity in both domains which makes evaluating the environmental impact and making fully informed decisions on system design and network operation very challenging_._ Full lifecycle assessments (LCA) are used to fully understand every stage of the product lifecycle - from manufacturing through use to end-of-life - in order to evaluate the environmental impact of goods and services. It is a key method for calibrating the transition to Net Zero. It is used frequently in other sectors. Telecommunications equipment manufacturers will also need the ability to make evidence-based choices in low carbon product development; network designers in low carbon product selection; network service designers will need to accurately factor this into the overall impact of their designs. In so doing, the costs as well as the benefits of these technologies may be quantified.

REIGNS provides a method, framework, data and analytical models and tools supporting the sustainable development and deployment of next generation telecommunications products.

The project deliverables will include a minimum viable product (MVP) demonstrating the efficacy of the approach by modelling a well-defined network in collaboration with Liverpool 5G Ltd. as well as a roadmap and recommendations for building out the platform as a legacy of this work.